Transport Justice and Sustainability Implications of Requirements and Benefits in Job Advertisements

Transport plays an important role in urban environment, crucially influencing access to essential resources including employment opportunities. Existing research has focused on the direct barriers of job accessibility, leaving a gap in our understanding of how transport-related job requirements and incentives affect the labor market. This research will explore the inequalities in transport barriers, requirements, and incentives from job advertisements and their impacts on job market dynamics in the UK. By employing advanced NLP and spatial analysis techniques, the study aims to uncover the associations between transport-related factors and employment opportunities, providing critical insights for enhancing transport and social sustainability.

This research will use the Adzuna job advertisement data as the primary dataset, which is largest online platform for job listing and aggregates job posts from numerous private platforms. Supplementary datasets will include Point of Interest (POIs), transport data, community information, and census data. By using technical methods including Natural Language Processing (NLP), spatial analysis, and GeoAI approaches, this research will identify, analyze, and discuss the transport-related components in the employment process as well as their impacts on social justice and sustainability.

The findings from this research are anticipated to contribute to the research communities by providing a methodological framework to identify transport-factors from massive text information. Additionally, the analysis into the relationship between transport and job opportunities could provide evidence-based information to create more sustainable and justice urban transport systems.